Probing the Cosmic Dawn: a spectroscopic view of the first galaxies

This PhD project is centred on studying the formation and evolution of galaxies at the earliest cosmic epochs in order to understand the formation of the first galaxies. These galaxies have intricate spectra that give us crucial information on their age, structure, and composition. I will be using slit-less spectroscopy to analyse emission lines from the earliest galaxies that are currently being taken by the novel James Webb Space Telescope (JWST; NIRCam instrument with grism mode), allowing me to trace the spatially resolved distributions of star formation, enrichment and dust.